MITOCHOLINE – maintaining brain health through nutrition

Cognition is a mental process related to information processing and storage. It includes the processes of being aware, ability to form memories, attention, perception, action, problem solving, and mental imagery. Decline in numeric ability begins at about 25 years of age and the decline in perceptual speed starts at 40. The decline in inductive reasoning and spatial orientation begins about age 50 and the decline in verbal ability and verbal memory begins at about 60. Changes in cognitive functions occur simultaneously with a decline in intracellular energy production in the brain, assessed using adenosine triphosphate (ATP) in the brain cells. The diminished ATP level is associated with the onset of dementia and a lower level of overall brain metabolism. One way of retaining normal cognitive function and preventing or delaying the onset of dementia is to develop effective agents for maintaining brain metabolism.

At Mitochondrial Substrate Invention Ltd (MSI) we have created a novel composition of human metabolites and believe that developing this composition as a functional beverage could provide an early intervention to halt cognitive decline in an ageing population by ensuring that the metabolites required for energy production are sustained in the brain cells at the appropriate levels.

Our approach has been the development of a compound we have named Mitocholine. Mitocholine is composed of three nutrients, which, when used separately have a history of safe use in humans. The three components in our composition are choline, succinate and nicotinamide which, when taken orally, become available to the brain. The innovation of MSI is modification and chemical formulation of these components in the right ratio and the best form for human consumption. Our aim is to sustain and support a healthy human brain through nutrition. Our plan is to develop Mitocholine as a beverage, suitable for everyday consumption and for long-term use, to sustain and enhance brain cell metabolism and conceivably delay or prevent the onset of dementia.

Our project team has extensive expertise in mitochondrial biology, international food, food ingredient, and speciality chemical regulations, health claims in the nutraceutical sector and are backed by an advisory team composed of a Professor of Experimental Neuropathology, Oxford University, a Professor at the Department of Molecular Neuroscience in the UCL Institute of Neurology and a strategic business expert in thebeverage sector. This project aims to complete the necessary tests to allow us to bring Mitocholine to the market.